Potential comorbidity & diagnostic overlap between Complex Post-Traumatic Stress Disorder, Borderline Personality Disorder & Autism Spectrum Disorder

Complex PTSD (C-PTSD) affects around 7.7% of individuals, Autism Spectrum Disorder (ASD) impacts 1-2%, and Borderline Personality Disorder (BPD) up to 9.7% (Hyland et al, 2020; Roman-Urrestarazu et al, 2021; Ten Have et al, 2016). In these conditions, recent research highlights shared diagnostic components, shared behaviours and experiences, including the experience of trauma and the expression of damaging behaviours (eg self-injury, aggression). Recognising the overlap between these conditions is crucial (Karatzias et al, 2023), particularly since those with multiple diagnoses face compounded emotional dysregulation, social challenges, and self-destructive behaviours (Cheney et al, 2023).

Despite these connections these diagnoses are not typically considered together in treatment pathways (Dell'Osso et al, 2023) and clinical unrest is growing because of the omission of shared components essential for formulation and treatment, eg it is increasingly recognised that having C-PTSD and BPD may be indistinguishable (Jowett et al, 2020) and trauma is often overlooked in ASD (Carmassi et al, 2019). Failing to acknowledge similarities ultimately limits treatment provision as clients are placed into treatment pathways unique to each diagnosis without sufficient justification.

Despite apparent shared elements across these conditions, no research has examined the extent to which diagnostic features collectively manifest across samples. Understanding this association is important for treatment and safety, including an appreciation of the impact on harm to self (self-injury, trauma) and harm to others (aggression). By understanding shared domains, treatment can focus on need rather than diagnostic label, leading to improved prognosis, better management of harm and enhanced life chances (Cheney et al, 2023).

We will consider general population and clinical samples (patients, clinicians). Student will have access to samples through placement at Ashworth Research Centre.